Contribution to purchase of Ultrasonic Wire Bonder

Construction of high energy physics microvertex detectors, capable of seeing particles that travel less than a millimetre.

Potential impact
1) Cultural impact through contribution to improved understanding of nature
2) Development of previous collaborations with local industry in prototyping high temperature-tollerant electronics